SYSMET - SYstem Strength Measurement and EvaluaTion

As the share of inverter-based resources, including renewable generation, increases, lower system strength can lead to uncontrolled voltage changes which can escalate to instability and risk widescale customer disconnections. To secure the Net Zero grid, Network Owners urgently need to monitor system strength conditions to implement the most effective and economic mitigations. At present, neither the requirements for system strength monitoring nor the possible hardware and digital solutions are well defined. The SYSMET Project brings together leading experts to create the pathway for confident implementation of measurement-based tools that provide comprehensive visibility of system strength status for operational decision making.